University of Strathclyde and RUA Medical Devices Limited

To embed an understanding of polymer chemistry, rheology and process engineering and to develop platform capability and enable identification of the platform technology strategy for the in-house development of medical devices.